South Eastern Regional College and Star Instruments Limited KTP 23_24 R2

To design, develop, optimise and test a nitrogen filled thermometer to diversify the product line. To complete research and development on external and internal components of the thermometer before bringing concept to reality and launching to the UK and subsequently the EU markets.